Conceptual and methodological approaches to representing, understanding, analysing and modelling travel behaviour

The conceptualisation, measurement and modelling of individual behaviour is at the heart of many challenges in social science research and practice, and is identified as a priority area for ESRC investment in its Strategic Plan for 2009-14. In transport, the analysis and modelling of individual behaviour is central to policy development and investment appraisal, which means that research in this area has scope for direct influence on policy outcomes.

The way we think about travel behaviour and the multitude of social practices associated with and facilitated by travel has changed fundamentally over the past 50 years, evolving from an actuarial accounting of isolated trips and flows to an understanding of travel as part of the complex pattern of activity planning and participation, undertaken with multiple objectives and played out over a range of different times scales. These changes have in turn importantly influenced the way that practical transport modelling and demand analysis has been undertaken. As our conceptualisation of travel behaviour has changed, so new challenges for measurement and modelling have been presented, and likewise, as new conceptual;, measurement and modelling capabilities have been developed within the social sciences and elsewhere, they have made possible the operationalisation of richer theoretical and conceptual understandings of travel behaviour. To date, however, these interactions have been episodic and fragmented and have drawn on a relatively limited range of social science inputs.

The objective of this research scanning exercise is to bring together communities of social science and transport researchers to consider these challenges in a more holistic manner, to take stock of the current array of conceptual and methodological approaches available, anticipate likely future directions of development for the field and thereby to actively stimulate creative interaction between the social sciences and those working in key application areas such as transport. The exercise will proceed through a series of meetings and workshops, bringing together leading experts from transport and the social sciences, and through commissioned review papers and linked to a range of dissemination and follow up activities.

Potential impact
The project will lay the foundation for significance advance in the analysis and modelling of individual travel behaviour within the transport domain, and more widely. The groups affected by these impacts will include:

1. The travel demand modelling community which will be enriched with new theoretical and methodological insights
2. The quantitative social science community
3. Central Governement and Local Authorities who draw on the travel demand modelling skills and services
4. Transport operators and service providers who also draw on the travel demand modelling skills and services

In addition to standard dissemination channels via peer reviewed academic publications and publication in professional journals, there are a number of other mechanisms by which we seek to enhance the impact of the work:

1. A set of four Research and Policy Briefing papers, based on the outputs of the four workshops.
2. Four commissioned resource papers revolving around the themes of the four workshops, authored by experts in their respective fields.
3. The synthesis workshop, which will serve to communicate the activities of the research, and invite participation from a wide range of potential stakeholders.
4. Follow up research proposals to the ESRC and other relevant funders.